3D-Proteomics: FAIRification of proteomics data for comprehensive integration with structural biology information

Technical abstract
Structural biology is one field where proteomics techniques are having an increasing impact. In the interface between proteomics and structural biology, cross-linking mass spectrometry (CL-MS) is the most popular and mature approach. Because of the complementarity to established structural methods, CL-MS has gained popularity in the structural biology community.

The PRIDE database has become by far the world-leading resource, storing currently >85% of proteomics datasets worldwide. PRIDE stores >19,000 datasets, with ~1,000 (~5.4%, Nov 2020) coming from CL-MS, Hygrogen Deuterium eXchange (HDX-MS) and other MS-proteomics techniques. At present, PRIDE cannot handle the integration, access and visualisation of CL-MS data in the same way to datasets exported from standard proteomics workflows (CL-MS datasets are then labelled as "partial" submissions).

During this last year, two related community white papers have been published which summarise the conclusions of a series of community meetings. These two white papers form the basis for the main objectives of "3D-Proteomics". The first white paper calls for the integration of PDB with federated data resources in other fields (mentioning explicitly PRIDE for proteomics data) (WP3 in this proposal) to e.g. better support integrative modelling approaches, being CL-MS one of the most prominent use cases that should be supported. The second white paper highlights the need to develop appropriate data standards (WP1), software tools for CL-MS data (WP2), improve data deposition (WP3), and data access and visualisation (WP4), in-line with other MS-based proteomics approaches. The two white papers clearly demonstrate the need and demand for the outputs of "3D-Proteomics". As an overall result, CL-MS data will be made 'FAIR-er' (Findable, Accessible, Interoperable and Reusable). Additionally, we will standardise the representation of post-translational modifications in both PDB and PDBe-Knowledge-Base (PDBe-KB).